University of Strathclyde and Syngro Limited

To create analytical tools to uncover trends in customer data, focusing on relationships between future financial income and responses to customer experience surveys to enable the prediction of future income and identify potential interventions for business clients to manage customer relationships.